Romanticism and the Rural Community

This project will be an original investigation into the representation of the rural village and country town in a range of Romantic-period texts. The proper organisation of rural communities was central to political and social debates at the turn of the eighteenth century, and featured strongly in 1790s political polemic. It was even a major factor in deliberations about the future direction of Britain's imperial project in the Indian subcontinent. The British were concerned that demographic changes were destabilizing small rural communities, and that this in turn was having a detrimental impact upon trade.\n\nMy previous monograph, Robert Bloomfield, Romanticism and the Poetry of Community (Ashgate, 2007), explores the representation of country people and communities in the work of one poet. My research for this book, based upon my doctoral project, suggested that a more wide-ranging study is long overdue. My current project will focus on a range of primary texts that represent rural communities in different ways. Texts will be drawn from different discourses, and will include works by both canonical writers (Jane Austen, Robert Burns, John Clare and William Wordsworth) and less well-known writers (Robert Bloomfield, George Crabbe and Ebenezer Elliott). Theoretically, my project will be informed by ideas derived from recent study of communitarian social development and organisation. The work of Alasdair MacIntyre, Charles Taylor, Michael Sandel and Michael Walzer theorizes the role of human links and networks in sustaining community structures that can adapt to a changing socio-economic environment. As such it will contribute to my analysis of a selection of primary texts which are primarily concerned with the problem of building sustainable and healthy communities in the countryside. Through its focus on the search for local solutions to what were perceived to be large-scale or national problems of sustainability, my project will be relevant to recent developments in eco-criticism within Romantic studies. It will also link into the ongoing contemporary debate about the make-up and function of rural communities.\n\nMy research will be disseminated through a monograph entitled Romanticism and the Rural Community. The book will begin with an extended introduction which will include a literature review, a re-evaluation of the impact of parliamentary enclosure on rural communities, and a brief summary of the content and argument of each subsequent chapter. The first chapter will examine the relationship between ideas about rural community and political vision in 1790s polemic. The second will offer some revisionary readings of Wordsworth's poetry. For example I will demonstrate that his early poetry is not a straight-forward celebration of the semi-independent cottager, and will read it as a response to the idealisation of the cottager in 1790s polemic. The third chapter will consider George Crabbe's representation of local institutions - churches, schools, prisons, alms houses, clubs, solicitor's offices and medical practitioner's surgeries - in village and small country town communities. The fourth will consider Jane Austen's representation of the way the attitudes of the gentry and pseudo gentry towards working rural communities changed during the first two decades of the nineteenth century. Then there will be a chapter comparing and contrasting the representation of the rural village community in the poetry of Burns, Bloomfield and Clare. The final chapter will consider Ebenezer Elliott's prophetic poem about the transformation of rural villages into dormitories for the commercial and professional middle classes.\n\nThe second outcome will be a half-day symposium / workshop involving academics from a range of disciplines, and representatives of local government and the charity sector. I aim to stimulate debate about whether and how ideas about what rural communities used to be like influences policy and practice today.

Potential impact
My research will resonate with contemporary concerns about the make-up and purpose of rural communities, so facilitating the establishment of new links and networks that can debate and influence policy and practice today. In particular, I want to focus on the question of whether and how ideas about what rural communities used to be like influence policy and practice within local government and the 'third' sector? I will highlight links with these issues by producing a shorter, more accessible account of my research, and hosting a multi-disciplinary, multi-sector symposium / workshop to coincide with the publication of my monograph. \n\nI will conclude my monograph study with an examination of the work of Ebenezer Elliott; in particular his elegy for the rural working community in The Splendid Village (1833). It is Elliott's awareness that, even by the 1820s, rural villages and communities had changed in fundamental ways that makes his poem so important. His 'splendid village' is similar to the modern commuter or dormitory village for the commercial and professional middle classes. Ordinary working people are driven or priced out of their homes (in Elliott's village the homes of three cottagers make way for one lawyer's house) and, where they remain (whether William Wordsworth's shepherd-heroes or John Clare's rooted poor) they are regarded as a stain upon the village's 'splendid' nature.\n\nThe worry that there are more and more dormitory villages in the countryside informs much of the work of Oxfordshire Rural Community Council (ORCC). I will co-host a half-day symposium with ORCC to stimulate an on-going debate about the question - do ideas about what rural communities used to be like influence the expectations of those who live in rural communities, and shape policy and practice today, and is this a problem. Because the ORCC has a 'bottom-up' approach to community development they will have anecdotal evidence of the way people's expectations are coloured by nostalgia. But a more wide-ranging, and detailed analysis of whether and how the attitudes of those who live in rural communities hinder their stated development objectives will inform ORCC's current and future work. It may be that Elliott was wrong to worry about the dormitory village question in the 1820s and 30s, and ORCC is wrong to worry about it now, but the symposium will explore the issue in a systematic way.\n\nSimilarly the work of the other national and local 'third' sector or charity organisations who will be invited to participate in the symposium - including Oxfordshire Association of Local Councils; Oxfordshire Community and Voluntary Action; Cherwell Community Voluntary Services; the Campaign to Protect Rural England; the Countryside Alliance; Natural England; and the National Housing Federation - should be informed by a better knowledge of how the past can influence attitudes within rural communities in ways that might be counter-productive.\n\nAs local government has a clear role in this at policy level, Oxfordshire County Council and Cherwell District Council will also be invited to participate in this Oxfordshire-focused forum. \n\nI intend to produce various shorter, more accessible accounts of my research in advance of the symposium, highlighting connections with contemporary concern about the make-up and purpose of rural communities, for dissemination to symposium participants, and through ORCC and Brookes websites, and for publication in commercial magazines (Countryman or BBC Countryfile Magazine).\n \nIn more general terms, my work will also enrich the experience of general readers of Wordsworth and Burns, and encourage an interest in less well-known writers, like Crabbe, Bloomfield and especially Elliott, whose work has significant contemporary relevance. Austen, Wordsworth, Burns and Clare are on the national curriculum so this more accessibl